Trade, Intellectual Property and Innovation: Policy Implications for the Canada-UK Relationship after Brexit.

This project addresses the role of Intellectual Property Rights (IPR) protection for international trade, innovation, and technology and knowledge diffusion in the context of Canada-UK relationships after Brexit.
First, we describe recent developments in the area of IPR in newly-signed mega-regional trade deals: the Canada-European Union Comprehensive Economic Trade Agreement (CETA) and the Comprehensive and Progressive Agreement for Trans-Pacific Partnership (CP-TPP). We discuss the deals' consequences for the national growth agenda emphasising the differential impact of the IPR clauses on different industries and occupation groups in the Canada-UK context. Also, we discuss the advantages and disadvantages of adopting CETA or CP-TPP IPR protection solutions for the Canada-UK post Brexit relationship.
Second, we address the challenges and prospects brought about by the production fragmentation, digital transformation and the rise of the new business models for both trade and intellectual property flows in the context of Canada-UK partnership. Drawing on international literature, we discuss the role of IPR protection for growth, innovation and knowledge diffusion. We also address the consequences of global value chains (GVCs) trade for knowledge and technology diffusion based on Canadian and British evidence.
Our synthesis will serve as a necessary first step towards sound evidence-based policy recommendations in knowledge transfer and IPR protection. We will provide the policymakers with a new tool, in the form of an overview of trade-related consequences of different IPR provisions, in context of the Canada-UK partnership. A detailed discussion of impact of IPR provisions across different sectors and occupations, including the role of global value chains and new business models, would facilitate identification and subsequent negotiations of the best scenarios for the future bilateral relationship between Canada and the UK. In parallel, we aim to identify areas that would benefit from more detailed scientific research.

Potential impact
We expect our work to promote international research collaboration and facilitate the co-creation, flow, and exchange of knowledge internationally. We anticipate the target audiences of our research to be: (1) academic sector, (2) international organizations, (3) national policymakers and (4) general public. We will pursue knowledge mobilization methods at each stage of the project to disseminate the ongoing results to target audiences, as detailed below.
In order to reach out to academic scholars we will post the working papers on our private professional websites and on the NIESR institutional website. We will also make them available through the Social Science Research Network (SSRN) and the Research Papers in Economics (RePEc) networks which provide a wide dissemination across the academic world.
We will submit the final draft of the paper to the Journal of Economic Literature, Annual Reviews in Economics and Oxford Review of Economic Policy. We also intend to publish the report in The NIESR Review, an open-access peer-reviewed quarterly publication of the NIESR. To ensure open access to our research we will deposit the reviewed manuscripts both on Queen's University Institutional Repository as well as in the working paper series at the NIESR website. If the article is published in a journal imposing embargo periods of 12+ months, we will cover the cost of article processing charges and enable gold open access.
We will present our in-progress findings at the internal workshops at the NIESR, the Economic Statistics Centre of Excellence (ESCoE) and at the Queen's University. We will also present our findings at the two knowledge mobilization events related to this grant: a workshop in Ottawa in July 2018 and a conference in London in December 20185. In addition to dissemination, the presentations will be a source of feedback on our research from the other experts.
We will present our research results at the events hosted by the NIESR and the ESCoE, where M. Paczos is an affiliated researcher. The conferences organized by these institutions reach a wide audience including World Trade Organization and the World Intellectual Property Organization.
As recent as in March 2018 ESCoE has hosted a conference on the role of intellectual property flows for global trade with an active participation of the World Intellectual Property Organization, the OECD and the UK Intellectual Property Office representatives. In February 2018 the NIESR has hosted a conference on the trade policy in the Anglosphere after Brexit
We will communicate the policy implications of our research to policy makers, practitioners and the public through the Centre for International Governance Innovation (CIGI) where Professor. Olena Ivus is a Senior Fellow. We will also communicate the policy implications though the NIESR and ESCoE policy dissemination network.
We will write an opinion piece and submit it to the editors of the major newspaper (e.g. Financial Times). These pieces are a powerful communication tool. We will highlight the main
takeaways from our policy recommendations and we will put them in the context of the current advances in the world trade policy and Brexit negotiations.
We have access to the media relations department at the Smith School of Business and CIGI (O. Ivus), and to the media relations team at the NIESR (M. Paczos), which specialize in bringing media attention to academic and policy research. We will work with these units to prepare social media dissemination and press releases. We will publish a blogpost with a non-technical overview of the major findings, which will allow the readers to post comments on our work. We will prepare a podcast on the main research findings and publish it on the NIESR podcasts serieswhich also allows the listeners to engage and post comments.